Does sleep disruption affect epigenetic ageing in an insect model?

This project will help establish an insect model for epigenetic ageing, by analysing the effects of sleep disturbance on chronological and epigenetic aging in an important insect model, the wasp Nasonia vitripennis, extending our discovery of an epigenetic clock in Nasonia. A large body of ageing research is based on simple invertebrate models, yet we do not have an insect model for the important epigenetic aspects of ageing. An epigenetic clock is a biochemical test based on measuring the accumulation of chemical marks (DNA methylation) to DNA molecules. There is evidence epigenetic age mirrors true biological age and its associated morbidity and mortality better than chronological age. However, epigenetic clocks' utility as measures of changes in biological age is limited as their mechanistic basis is not understood.

Aging is a mechanistically complex process influenced by many environmental and genetic components. The effects of these components influence each other making them difficult to investigate, especially in complex mammalian models. Therefore, a large body of ageing research is based on simple model invertebrate organisms. Advantages include easy and cheap to keep in a laboratory, short life span, genetic and molecular tools available, and a sequenced genome. However, the current invertebrate models of ageing (Drosophila and C. elegans) do not possess detectable DNA methylation, reducing their generality. The jewel wasp, Nasonia vitripennis, an emerging model system has a functional methylation system making it an ideal system to investigate the epigenetics of ageing.

In general, older people sleep less, wake up and go back to sleep more often, and spend less time in deep sleep or dreaming than younger people. Reciprocally, numerous studies have shown that disturbed sleep is associated with mortality among older adults. Even a single night of disturbed sleep increases gene expression in pathways associated with senescence.

The project has three aims:

We need to know the effects of sleep disturbance on the lifespan of Nasonia vitripennis so that we can confirm the plasticity of ageing in this animal.
We need to know the effects of sleep disturbance on the epigenetic clock in Nasonia so that we can establish that a known ageing intervention affects epigenetic ageing.
We need to experimentally induce changes in genome-wide DNA methylation in sleep disturbed Nasonia so that we can begin to understand if the life shortening effects of sleep disturbance are mediated by DNA methylation.
This project will use survivourship analysis, state of the art behavioural tracking, machine learning and whole genome bisulfite sequencing to analyse the effects of sleep disturbance on chronological and epigenetic ageing in the model system, Nasonia vitripennis.